Cellular and structural studies of the role of CD98:integrin complexes in fibrosis.

(i) We shall investigate by immuno-histochemistry the formation of profibrotic cell surface complexes caused by misfolded mutants of A1AT (liver cells) or misfolded mutants of SP-C (lung cells). To probe the dependency of the cell's response to glycoprotein misfolding, we shall use WT cells and cells in which the gene encoding the ER glycoprotein folding checkpoint enzyme UGGT has been deleted;
(ii) Mass spectrometry of co-immunoprecipitated complexes will be used to identify other interacting membrane proteins (Figure 1C) including the identity of the -integrin pairing with 1-integrin here;
(iii) profibrotic cell surface complexes will be purified, in the absence and presence of LPS (modelling profibrotic 'exacerbation' stimulus) and their composition and stoichiometry characterised by mass-spectrometry and biochemical methods. The complexes will be reconstituted from recombinantly expressed components and purified; their structures will be studied by X-ray crystallography (with Dr Andrew Quigley, Harwell) and Cryo-EM (at the Midlands Cryo-EM Facility in Leicester).

Expected outcomes: the molecular detail of the profibrotic complexes structure/function will be elucidated and their dependency on the ER glycoprotein folding machinery assessed.